Brasilian Soccer

My idea is the creation of a Brasilian Soccer school which teaches school leavers and at risk/ex-offenders the skills and capabilities to become football coaches, with Brasilian soccer skills as a specialism. In the case of ex-offenders the course will work towards trying to iron out negative/destructive behaviours and seek to re-integrate them into society.